Data Structures and other building blocks for Quantum Algorithms

Quantum Computing is an emerging paradigm in computer science in which data representation and processing follow the rules of quantum mechanics. The fundamental element of a quantum computer is a quantum bit, which is capable of
doing everything a classical bit can do, and in addition has the ability to exist in superposition states and entangle with other quantum bits. Recently, quantum computing has exploded in interest and many national, academic, and industrial
labs are engaged in the pursuit of building quantum computers. Among the key motivations for quantum computing is the potential for dramatic speedups over classical computing. However, quantum computers do not speed up every
computation. To harness their power, it is not enough to simply build them, one must also design new algorithms that exploit quantum effects to solve specific problems. Most software engineers and computer scientists are unfamiliar with
the rules of quantum information and even after three decades of quantum computing - there is a sense that designing quantum algorithms is an extremely difficult undertaking requiring deep expertise of quantum computing.

The goal of my PhD is to find new ideas in quantum algorithms and data structures that will allow us to harness the power of quantum computers once they are built. The early part of the PhD will proceed in two parallel explorations:
1) the identification of the key insight behind known quantum algorithms; and 2) the design and analysis of quantum data structures. The focus on data structures is strategic because the success of an algorithm often relies on well crafted data structures, and there is very little existing work in this area. The hope is that these two parallel explorations will lead to interesting connections that lead to new proposals for algorithms, data structures or architectures for quantum computers. Another guiding principle is to develop adaptable techniques which will make it easier for others to design quantum algorithms.

Potential impact
The first and most important impact of our Centre will be through the cross-disciplinary technical training it provides for its students. Through this training, they will have not only skills to control and exploit quantum physics in new ways, but also the background in device engineering and information science to bring these ideas to implementation and to seek out new applications. Our commercial and governmental partners tell us how important these skills are in the growing number of people they are hiring in the field of quantum technologies. In the longer term we expect our graduates to be prominent in the development of new technologies and their application to communication, information processing, and measurement science in leading university and government laboratories as well as in commercial research and development. In the shorter term we expect them to be carrying out doctoral research of the highest international quality.

Second, impact will also flow from the students' approach to enterprise and technology transfer. From the outset they will be encouraged to think about the value of intellectual property, the opportunity it provides, and the fundraising needed to support research and development. As students with this mindset come to play a prominent part in university and commercial laboratories, their common background will help to break down the traditional barriers between these sectors and deliver the promise of quantum technologies for the benefit of the UK and world economies. Concrete actions to accelerate this impact will include entrepreneurship training and an annual CDT industry day.

Third, through the participation it nucleates in the training programme and in students' research, the Centre will bring together a community of partners from industry and government laboratories. In the short term this will facilitate new collaborations and networks involving the partners and the students; in the long term it will help to ensure that the supply of highly skilled people from the CDT reaches the parts of industry that need them most.

Finally, the CDT will have a strong impact on the quantum technologies training landscape in the UK. The Centre will organise training events and workshops open to all doctoral researchers to attend. We will also collaborate with CDTs in the quantum technologies and related research areas to coordinate our efforts and maximise our joint impact. Working in consort, these CDTs will form a vibrant national training network benefitting the entire UK doctoral research community.